Stress in a hot place: Ecogenomics and phylogeography in a pantropical sentinel inhabiting multi-stressor volcanic soils

Understanding of how any metazoan organism tolerates an extreme environment comprised of multiple stressors may help to predict the impacts of current and future multifaceted global change on biodiversity and ecological function. Active volcanic soils represent extreme environments with unique features: elevated metal-ion concentrations, constant degassing over a wide area, and high temperature. Elevated soil temperature, as well as low O2, high CO2, and acidified soil are inhospitable challenges to the resident biota. The present proposal will derive a mechanistic understanding of the adaptation of an ecologically-relevant, ecosytem engineering, soil-dwelling invasive earthworm species (Amynthas gracilis) to cocktails of physico-chemical stressors of natural origin. Furthermore, the observations on this metazoan life-form with extremophile traits will have applications in the bioeconomy (biotechnology, agriculture and vermicomposting), medicine (models for anoxia & hypercapnia), and environmental management (ecotoxicology, risk assessment, land reclamation).

Furnas, a rural parish on São Miguel in the Azores, is situated inside a caldera of an active volcano. Persistent volcanic activity at Furnas creates a soil presenting three formidable life-threatening challenges: locally low O2 (10%) and high CO2 levels (54%), high temperatures (37oC), and elevated metal concentrations rendered bioavailable due to soil acidification (pH 5.8). It is astounding that this extreme soil supports a viable population of A. gracilis. [It is noteworthy that CO2 concentrations greater than 17% leads death within 1 minute in exposed humans.] The aim of this project is to investigate specific functional aspects of how this soil-dwelling multi-cellular animal tolerates the inhospitable conditions of active volcanic soils.

We will investigate the molecular and physiological responses of populations of A. gracilis under three discrete scenarios:i) earthworms sampled directly from inactive and actively volcanic soils;ii) earthworms transplanted from volcanically active to microcosms located in non-active soils, and vice versa; and iii) a series of laboratory 'exposures' representing every combination of the three chemical/physical challenges encountered in the field (i.e. singular or combinatorial). Our observations will encompass the following:

- Comprehensive soil analyses to allow modeling of metal availability for uptake by the earthworms.
- Profiling gene expression to reveal how the earthworm regulates its transcriptome enabling it to tolerate the severe challenges presented by active volcanism.
- Computational interrogation of genetic data to identify mutations in functionally significant target genes involved in metal stress, thermo-tolerance, CO2 metabolism, and hypoxia.
- Measuring the expression level of a conserved gene known as "Hypoxia-Induced Factor" (HIF) which previous studies indicate is paramount in regulating responses to hypoxia, thermal stress, and metal toxicity in vertebrates.
- Measuring the expression of genes belonging to the 'heat-shock' superfamily of stress-response chaperones.
- Biochemical and physiological measurements to determine the efficiency of O2 transport across the body wall, and the amount and O2-affinity properties of the haemoglobin.
- Measuring diurnal changes in the O2 consumption and ATP production rates of Amynthas to establish whether behavior and physiology are modified in active volcanic soils.

In parallel, we propose to support a PhD student to determine the genetic structure of A. gracilis populations in the Azores, and (through collaboration) in Asia (Laos, Korea, Thailand, South China), the region of origin of the cosmopolitan species. The studentship will also study the organism's reproduction, reported to be predominately asexual (parthenogenetic), and the implications of this for a species that is a successful invasive colonizer across a wide circum-tropical range.

Potential impact
The project's impact will be felt through: its core academic findings related to tolerance to individual & combinatorial stress; increased understanding of active volcanic soils; through the development of novel tools for monitoring geogenic & anthropogenic stress; knowledge of how reproduction strategies underpin species invasion; personnel training & technology transfer. These individual outcomes are described below with a transparent justification of how they map onto NERC science themes (ST) & theme action plans.

Knowledge of the mechanistic basis of metazoan extremophile adaptations.

The project will investigate the underlying mechanistic basis of tolerance to O2 deprivation (anoxia), CO2 exposure (hypercapnia), elevated temperature & increased metal tolerance. The knowledge thus derived from the earthworm may provide understanding of clinical anoxia & hypercapnia events e.g. brain ischemia. In addition, understanding thermal adaptation has transparent implications for understanding how ecosystem will respond to long term climate change (ST:Climate System). Elevated soil metal availability, stemming from geogenic or anthropogenic sources, has important implications for the interaction between the environment & human health (ST:Environment, pollution & human health).

Understanding post-volcanic soil processes & risk management.

The high fertility of volcanic soils often attracts high-density human habitation, thus creating critical risk scenarios. Development of robust bio-monitoring is essential since the potential risk cannot be assessed purely through chemical composition since toxicology is mitigated through the soil's physical characteristics. Therefore deployment of a terrestrial sentinel presents a viable option when informing risk models. Since the target organism, A. gracilis, is a highly invasive species it represents a viable tool for these risk assessments (ST:Environment, pollution & human health).
The project will also determine the geochemistry of active volcanic soils & their relation to those from surrounding non-active locations. By characterising the impact of prolonged exposure or removal of physical stressor (diffuse gassing/increased temperature) better predictions for the consequence of the expansion or reduction of volcanic activity may be determined (ST:Earth System Science).

Parthenogenesis as a strategy for invasion of Island habitats, defined by both physical & chemical barriers.

Determining the implications of a parthenogenetic reproductive strategy for species dispersal, genetic diversity & invasive success has significant global implications for biodiversity (ST:Biodiversity). The project will consider these questions in the context of invasion of physical islands (those surrounded by water) & chemical islands (those created by changing soil chemistry).

Developing a molecular tool kit for a pantropical sentinel species.
All molecular genetic data & resources will be made available through the appropriate public repositories & this can then be exploited by researcher world-wide. A. gracilis is a cosmopolitan, pantropical, peregrine & invasive species. It has been described in India, Asia, Africa, Australia & Pacific/Atlantic Islands. This distribution makes it an ideal candidate for monitoring soil quality & ecotoxicity in developing countries.

Development & technical approach.

This project will deploy cutting edge 'omics' approaches, & requires significant informatics support from NBAF-E. It will develop & apply novel technological & analytical approaches that will have utility in a much wider environment sciences context (ST:Technology).

Training & technology transfer.

Specific training & technology transfer will occur between the Cardiff group & the collaborating laboratory based in the Azores. This will be achieved through data sharing but also specifically by reciprocal research visits by staff based at the two institutions.